F.E.S-Board® Internal Wall Lining System

The F.E.S-Board® Internal Wall Lining System is designed for improving the thermal efficiency of solid wall and hard-to-treat domestic and non-domestic buildings. The system combines natural, breathable and hygroscopic mineral panels incorporating phase change technology, with natural insulation materials to increase the buildings air tightness, prevent the risk of interstitual condensation and improve the thermal comfort of the occupants. The use of the phase change material will also reduce the winter space heating energy demands in domestic buildings and prevent summertime overheating. Additionally in non-domestic buildings the system will also reduce the energy demands from space cooling.